Early development of cerebellar and cerebro-cerebellar connectivity

The cerebellum, traditionally viewed as a sensorimotor structure, plays a key role in cognitive and affective functions through its extensive connections with the cerebral cortex. The time period from early gestation up until well into early childhood is crucial for cerebellar development encompassing processes like neurogenesis, synaptogenesis, gliogenesis, and myelination. Both genetic and environmental factors shape individual differences in brain maturation, and disruptions in cerebellar development can be associated with neurodevelopmental conditions such as autism, epilepsy, ADHD, and schizophrenia.

In this project, I aim to characterise the early development of cerebro-cerebellar connectivity and ask whether it can be predictive of neurodevelopmental outcomes in early childhood. The study leverages fetal, neonatal and childhood MRI data, from the developing Human Connectome Project (dHCP), Brain Imaging in Babies (BIBS), and the Brain Health in Gen2020 cohort. Fetal MRI will provide data for volumetric and structural assessments, while neonatal and childhood MRI also include resting-state functional MRI (rs-fMRI) and diffusion tensor imaging (DTI) to analyse the development of cerebellar connectivity and white matter microstructure.

Data analysis will incorporate resting state network clustering, graph theory approaches and measures of dynamic functional connectivity to examine connectivity patterns. Machine learning models will be used to predict neurodevelopmental outcomes based on early cerebro-cerebellar connectivity. Behavioural assessments will provide critical outcome measures to link imaging findings with cognitive and social development.